Smartie Tag with RF Energy Harvesting

Inventor-e will augment their asset management system, Smartie-Tag, by implementing solutions to create a tag that can provide location and remote condition monitoring functions, as well as recharge itself. The company, along with its project collaborators, the Manufacturing Technology Centre, SKN Electronics and Rexel, will develop and demonstrate the technology during a 12-month project funded by Innovate UK.